Solar Passive Greenhouses

The solar passive greenhouse is a truly innovative solution which can address food sovereignty and climate change issues which are affecting the UK and the world today. This unique greenhouse design has the potential to offer a zero-carbon 12-monthly growing season for scale-scale farmers. In this way the technology has the potential to revolutionise farming with increasing unpredictable weather patterns.